Duration and type of urinary tract infection antibiotic treatment and impacts on the gut microbiome and resistome (DUTI- GUM)

Urinary tract infections (UTIs) are one of the commonest reasons why antibiotics are prescribed globally, resulting in more than 4 million antibiotic prescriptions UK-wide every year, and many more antibiotic treatment courses worldwide. As a collateral effect of treating UTIs, antibiotics also affect the millions of bacteria that live inside humans, particularly in the gut - these bacteria are known as the "gut microbiome". Antibiotic treatments can change the balance of bacterial species in the gut microbiome, potentially making other infections more likely, and can also promote the growth and spread of antibiotic-resistant bacteria. Antibiotic resistance is a big patient and public health problem, as it means that currently available antibiotic drugs become increasingly ineffective, making infections harder to treat.

The challenge the project addresses

There are several different types or classes of antibiotic that can be given to treat UTIs, but we currently do not know which antibiotics are most effective, and for how long they should be given. We also do not know whether different antibiotic classes or treatment durations are more like to disturb the balance of bacterial species that make up a healthy gut microbiome, and whether some are more likely to promote the growth of antibiotic-resistant bacteria than others. This study is designed to find out the answers to the latter set of questions, by analysing the gut microbiome in people given different types of antibiotics and for different treatment durations as part of a separate large-scale clinical trial addressing the effectiveness of treatment. Participants in the study will be followed up over six months, to see how long the effects of antibiotic treatments for UTI on the gut microbiome last, and whether this impacts on their risk of recurrent UTI.

Aims and objectives

For this study, we plan to collect and analyse up to 3,200 rectal samples from 800 individuals taking part in a separate large clinical trial designed to work out which antibiotics and treatment durations work best for UTIs in women. We will analyse these samples using sequencing methods, which enable us to look for specific genetic signatures that are associated with different bacterial species and antibiotic resistance mechanisms in these samples. We will use this information to answer the following questions:

How are the gut microbiome and antibiotic-resistant bacteria affected by different types of antibiotic and treatment duration combinations?
What happens to the gut microbiome in the days, weeks and months after antibiotic treatment for a UTI has stopped?
Do any of these changes in the gut microbiome make you more likely to get another UTI, and/or a UTI that is more antibiotic resistant and harder to treat?
Do any of the changes in the gut microbiome make you more likely to get other infections following on from treatment for a UTI, such as a type of diarrhoea known as Clostridioides difficile infection?
How can we include some of these impacts on the gut microbiome in working out which antibiotics and treatment durations are most effective, least costly, and have the fewest downsides?
Potential applications and benefits

Overall, this study will help us understand which antibiotic drugs and durations will optimally manage infections whilst limiting the effects on people's gut microbiomes and slowing the emergence and spread of antibiotic resistance, providing critical information to optimise both individual and population-level outcomes.